LINK – Creating a digital direct connection between owners and buyers of salvaged construction material (Circular Economy)

This project (LINK) will develop a digital system to connect end-user buyers directly to salvage material owners (usually construction/renovation/demolition/deconstruction sites). This will minimize logistics costs and thereby reduce price and increase usage. LINK will include

* Machine learning-enabled **Rapid listing mobile app (Rambo****)**:
* **Extender:** digital extension that allows SC2M connect their customer bases directly to salvage construction material owners (SCMOs)
* **Connector:** Online commercial platform that connects buyers directly SCMOs
* Material reuse data to support green credentials**(G-cert)**